Fundamental Fields, Perturbation Theory and Black Hole Dynamics

All rotating black holes in our universe are accurately described mathematically by Kerr's solution of the Einstein field equations of General Relativity, it is believed. Testing this hypothesis with a wealth of data in the next decades (e.g. gravitational waves, black hole shadow images, and statistics of black hole surveys) is a high scientific priority. The challenge of modelling Kerr black holes is greatly simplified by exploiting its "hidden" symmetries (that take mathematical form as the Killing tensor, the Killing-Yano two-form and the associated Killing spinor). For example, it has recently been shown by the supervisor that the system of 10 coupled partial differential equations governing linearised metric perturbations of Kerr spacetime can be reduced to 6 decoupled, ordinary differential equations for scalar variables, leading to great advances in the efficiency of calculations of e.g. extreme mass-ratio inspirals. In this project we will exploit hidden symmetries to enable efficient calculations on the Kerr-(A)dS-NUT family of spacetimes, and higher-dimensional analogues.